PATT support for Ground Based Astronomy at the University of Birmingham

This grant is to enable astronomers at the University of Birmingham to travel to a range of ground based telescopes around the world to do a range of fascinating science. In one project, we will be investigating how galaxies are affected by the environment in which they are found, a cosmological 'nature' vs 'nurture' problem. In other projects we will be searching for local remnants of the first generation of stars in the Universe, how cosmological structures grow and how massive stars live.